University of Lincoln and Olympus Automation Limited

To design and develop a fully integrated paperless real-time traceability system for food production from farm to fork that not only enables improved product quality, reduces waste and provides accurate data, but will also comply with increasing legislation, through the use of emerging technologies.